Transforming data to understanding and knowledge for the sequencing of the therapeutic oligonucleotides.

Transforming data to understanding and knowledge for the sequencing of the therapeutic oligonucleotides.